AI-powered predictive maintenance for people - Tracking and predicting risk of human error to improve productivity - project extension

Stress, lack of sleep, physical inactivity, drugs & alcohol, dehydration, heat and cold and many others factors all affect our brain fitness - the state of our mental wellbeing, brain health and cognitive ability that makes us 'fit' for the demands of life and work. Low brain fitness means mistakes are made, accidents happen, productivity declines, costs increase. It costs businesses globally almost $8.5 trillion in lost productivity every year (OECD).

Brain fitness is a critical problem for UK construction. 93% of workers have been impacted by mental ill health; the cost of mental health related absenteeism is £2.75 bn every year (On the Tools); 30% of workers are present but not productive (Institute of Occupational Medicine).

But there's currently no way to objectively measure brain fitness, so it's impossible to manage. Businesses rely on self-reporting, self-assessment, intermittent surveys and questionnaires to identify and measure risk.

FCLabs' wearable neurotech platform empowers individuals and businesses to measure, manage and improve brain fitness in real-time. To unlock better health, wellbeing and longevity and to boost safety, performance and productivity.

Our low cost, non-invasive wearable headset uses near-infrared light (functional near-infrared spectroscopy) to measure blood flow and oxygenation levels in the pre-frontal cortex. We use these as well as wrist wearables to create patent-pending algorithms to provide simple, user-friendly insights into fluctuating brain fitness and potential underlying causes.

fNIRS is used in clinical and academic research, but there are currently no real-world commercial applications. We have designed our headsets and algorithms from scratch to develop a suitably simple, low cost, operationally practical solution. Using early versions of our headsets we confirmed that we are able to track and analyse hemodynamic data (blood volume and oxygenation levels in the brain), identifying patterns and features (including in heart rate) which correlate with declining productivity and quality.

Phase 1 of this Bridge AI project used wrist-worn PPG monitors to collect heart rate data, which we correlated to productivity in a construction manufacturing environment. This next project will involve collecting hemodynamic response data, using the next iteration of our prototype headset in a simulated construction environment. This will allow us to train our algorithms to more accurately track and predict fluctuations in brain fitness and the impact on both productivity and quality (risk of error). This will allow us to run full field trials, with contractors already confirmed for those trials including T1 contractors and SMEs.